Water dispersible binders for rapid cathode manufacture and efficient recycling

There is an increasing need for novel binders for both anode and cathode manufacture in lithium ion batteries. While water dispersible binders are becoming common in anode manufacture, the move to water-based binders has been largely unsuccessful in cathode construction. Various alternative binders have been proposed but the main problem arises due to insufficient wetting of the active cathode material and subsequent cracking of the films that occurs under all but the slowest drying protocols. This project is developing water miscible cathode binders that can improve the recyclability of lithium ion batteries. The project will look to a new approach for modifying the properties of the polymer film to prevent cracking and improve surface wetting.